Mentalica

Mentalica’s mission is to help service users navigate the digital mental health landscape. Mentalica is the first mental health marketplace that brings order, clarity, and transparency to mental health.
At Mentalica, we:
1) gather digital mental health solutions in English and European languages;
2) review the solutions from the perspective of their evidence base, user experience, and affordability;
3) compare solutions with other, similar innovations primarily on the European market.
In this project we will further develop and test Mentalica. Our potential customers are the mental health apps. As beneficiaries engage with our database of mental health solutions and reviews of solutions, they have the option to sign up to them through our platform should they wish to do so. We would charge the mental health apps per sign up from our platform, as affiliate marketers. We are currently building our audience of beneficiaries to then be able to test customers’ willingness to pay. We intend to first reach out to apps and test their willingness to pay once we reached
1000+ followers.